Queen's University Belfast and Creagh Concrete Products Limited

To develop low cost, rugged and reusable sensor technology for enabling digital manufacturing and product tracking for precast concrete.